BIM Enhancement Strategy

Constructive Thinking Studio Limited have applied for innovation vouchers to enhance their BIM capability to enable us to provide BIM consultancy at an expert level of excellence to construction industry projects and project teams.